Fluidity Development During Coking

Metallurgical coke is a porous carbonaceous material used in blast furnaces to reduce metal ores and is produced in coke ovens by carbonisation of coking coals at temperatures in excess of 1000C. Good coking coals develop thermoplastic or fluid properties upon heating (400-500C) that control the most important properties of coke, i.e. mechanical strength and reactivity. In order to characterise the fluid material of coking coals. Nottingham has developed high-temperature rheometry and 1H-nuclear magnetic resonance (NMR) to follow fluidity development in-situ. A thorough understanding of individual coals has bene obtained and the aim know is to develop the techniques for blends actually used for coke making. The research is most suited for a chemist with interests in thermal conversion and analytical techniques.